Intelligent body interface systems for prosthetic rehabilitation

Research problem:
The greatest challenge in the field of lower limb prosthetics lies at the stump/socket interface. Currently, lower limb prostheses are reliant on a great deal of skill and expertise for correct fitment and adjustment. This process is largely dependent on observational, unguided, unquantified practice and based on artisan methods which are unlikely to produce consistent outcomes. Furthermore, socket fitting is primarily conducted in clinics based on a "snap-shot" assessment of the stump. There is no real time monitoring and solutions which can be exploited to adjust socket fitting at home settings. Thus, there is an unmet need of an intelligent socket interface system to ensure comfort and high quality of socket fitting at all time, maximizing overall rehabilitation outcomes.
Aims:
This project aims to develop an adaptive socket interface system that is facilitated by real time interface measures and associated musculoskeletal biomechanics.
Workplan:
This is a multidisciplinary project spanning across engineering areas of e.g. materials, mechatronics, biomechanics and computational modelling as well as areas of prosthetic rehabilitation e.g. amputee gait analysis and tissue biomechanics.
Primary work plan includes the development of:
Gait analysis for lower limber amputees (including placement at Blatchford)
3D dynamic coupling and interface loading at lower limb prosthetic socket interface
Musculoskeletal models based on real time inputs.
Advance socket interface with intelligent feedback
Socket assessment in lab and in clinical environment.
Primary outcomes include:
Comprehensive socket interface biomechanical analysis
Novel musculoskeletal models to assess dynamic coupling at the interface
Advanced functional materials and systems for intelligent socket
Proof-of-concept of adaptive socket with clinical potentials

Potential impact
The CDT students will help create solutions for amputees and people with debilitating conditions such as stroke and diabetes, reducing mortality and enabling them to live more satisfying, productive and fulfilling lives. These solutions, co-created with industry and people living with disabilities, will have direct economic and societal benefits. The principal beneficiaries are industry, P&O service delivery, people who need P&O devices, and society in general.
Industry
The novel methods, devices and processes co-created with users and industry will have a direct economic value to our industry partners (by the creation of IP, new products, and improved industry and academic links). Our CDT graduates will be the natural potential employees of our industry partners and for companies in the wider healthcare technology sector. This will help address the identified critical skills need and shortage leading to improvement in the UK's competitiveness in this rapidly developing and growing global market. The CDT outcomes will help UK businesses spread risk (because new developments are well founded) and more confidently enter new markets with highly skilled employees (CDT graduates).

P&O service delivery
Doctoral engineering graduates with clinical knowledge are needed to improve the deployment of advanced technologies in practice. Our main UK industry partner, Blatchford, stated: "As technology develops it will become easier for the end-user (the patient), but the providers (the clinicians) are going to need to have a higher level of engineering training, ideally to PhD level". The British Association of Prosthetists and Orthotists estimates that no more than ten practising P&O clinicians have a PhD in the UK. Long-term P&O clinical academic leadership will be substantially improved by the CDT supporting a select number of clinically qualified P&O professionals to gain doctorates.

Users
The innovation of devices, use of device and patient monitoring, and innovation approaches in LMIC should not only lead to improved care but also lower healthcare costs. Diabetes UK estimates that the total healthcare expenditure related to foot ulceration and amputation in diabetes was £1billion (2014-15), with 2/3 of this related to foot ulceration. Small innovations could lead to large cost savings if targeted at the right aspects of care (e.g. earlier adoption, and reducing device abandonment).
An ability to work is fundamental to a person's place in society and their sense of purpose and has a significant societal impact in all territories. This is perhaps greatest in LMIC where attitudes towards disability may still be maturing, and appropriate social care infrastructure is not always in place. In these cases, an ability to work is essential for survival.
Improved design approaches will impact on all users regardless of context, since the device solutions will better match local and individual user needs. Addressing issues related to prosthetic/orthotic device abandonment (e.g. cosmesis) and improved adherence should also lead to greater social participation. Improved device solutions will shift focus from what users "cannot do" to what they now "can do", and help progress attitudes towards acceptance of disability.
Societal
The majority of the global P&O users are of working age, and a key economic impact will be keeping users in work. The average age at amputation due to diabetes is just 52 in the USA but much younger in countries with less well-developed health care and trauma services (e.g. 38 in Iran). Diabetes UK reports that 35-50% of people are of working age at diagnosis and that there are around 70,000 foot ulcers in the UK, precursors to amputation. There is a similar concern for stroke survivors around a quarter of whom are of working age and are 2-3 times more likely to be out of work after eight years.